PHOTOELECTROCATALYTIC PRODUCTION OF AMMONIA AND AMINES

This PhD project will exploit photoelectrocatalytic ways of ammonia production and C=C double bond activation using surface-activated nitrogen and new, earth-abundant catalyst materials.